Nottingham Trent University and Stormsaver Limited KTP 24_25 R1

To create an innovative, smart and modular system to collect Greywater from sinks, showers, and other Greywater sources and treat it to a drinking water standard.